Cardiff University And STERIS Limited

To develop new disinfectants with enhanced, rapid activity through better understanding of the mechanisms of action of biocides against bacterial spores such as Clostridium difficile.